RAMPDOWN: Redressing Abuse by Migrant Perpetrators of Domestic Abuse on Women Now

Migrant women suffer high rates of gender-based violence, perpetrators exploiting their precarious immigration status to make them endure domestic abuse without seeking help. Yet there is little public debate or practitioner engagement with migrant men. While the EU Gender Equality Strategy draws attention to men, boys and masculinities in the prevention of gender-based violence, its call for holistic interventions with male perpetrators falls short of interrogating the relevance of intersectionality, racial discrimination and cultural specificity. Safeguards for migrant women are limited in the UK, which left the EU without ratifying the Istanbul Convention committed to redressing discrimination against migrant women. This study interrogates how Turkish-speaking men in the UK are engaged in interventions promoting gender mainstreaming and gender equality and focuses on whether there is a cultural mismatch between interventions for perpetrators and the intersectional disadvantages Turkish-speaking minorities experience. Through a placement at Respect, an NGO that benchmarks standards for perpetrator interventions, the project will contribute to the development of culturally informed responses to the prevention of gender-based violence in community and criminal justice contexts. The psychosocial approach will be adopted to capture the agentic aspects of perpetrators' narratives, revealing the link between masculinity and violence, and how these are evidenced in the justifications they often deploy. The study will inform intervention programmes recognising the impact of migration, discrimination and marginalisation, while still holding perpetrators accountable and requiring them to ramp down their use of violence. The project builds on longstanding collaborations between the project partners, who will support the fellow to address a pressing policy question and explore answers to it with international networks to improve the safety of migrant women and children.